The University of Reading and Pollard Thomas Edwards LLP KTP 22_23 R1

To develop a toolkit to enable the quantification of Post-Occupancy Evaluation data in housing, allowing social value outcomes to be incorporated into buildings at the design stage, thus maximising functionality and sustainability.